Specialist Security Services

We will be using the funding to pay for specialist security assessment services which will ensure our systems comply to the high security expectations of the industry in which we operate.